Developing a theory of historically-created needs, and exploring applications to modernization and development

The project aims to:
1. Develop a distinctive conception of historically-created needs, focusing on calls to action (rather than on ethical demands).
2. As applied philosophy this conception of need can then be used for analysing and evaluating needs claims.
3. This new framework can then be applied to case studies relevant to modernization theory and development policy.